Combining Qualitative and Quantitative AI data for mobility

Alchera, in partnership with Wordnerds seek to explore collaboration of the most valuable qualitative and quantitative AI analytics in the field of transport, focused on taking action and improving peoples' lives. In this project, Alchera and Wordnerds will unlock data-driven decision making to support Local Authority businesses in planning, assessing and implementing mobility schemes.

A huge challenge facing Local Authorities (LAs) is to juggle complex mobility infrastructure planning operations with rapidly evolving public opinion and changing behavioural patterns. Traditionally mobility operations data and customer sentiment data are available in isolation, however don't lend themselves easily to being fused into a single source of truth. This means LAs waste large amounts of time collating, comparing and interpreting these two disparate data sets to make crucial decisions about mobility infrastructure.

Alongside our project partners, Wordnerds, we will help LAs to better understand the holistic impact of mobility schemes, such as Low Traffic Neighbourhoods (LTNs) and Intelligent Bus Priority (IBP) measures by fusing previously disparate data sets. This represents a step change in productivity, by pulling together two separate, complex work streams into one more streamlined workflow.

This unique approach seeks to provide better allocation of public funds, reducing costs and enables targeted improvements in the areas most deserving. In turn this application supports positive environmental and societal impacts, in addition to addressing the Government's National Cyber Strategy (2022).